CREOS-OUT

Creosote is a tar-based wood preservative used to protect utility poles, but it is also an environmental contaminant that can leach into soil and water, posing serious health and ecological risks.

The UK energy network utilises creosote-treated poles for overhead-line distribution due to their long service life, with SSEN operating over 1 million and replacing around 20,000 annually.

This project explores the natural enzymatic capabilities of certain microbes to break down of creosote contaminants. CREOS-OUT's bioremediation approach offers an eco-friendly alternative to costly incineration, enabling safer reuse of infrastructure while supporting sustainable grid expansion, and reducing public and environmental risks.